secure lighting

Brilliant LED develops lighting solutions using low energy LEDs. This application for an innovation voucher will enable us to develop vandal resistant lighting for institutions worldwide.